Improved railway operations through train-mounted water addition

For many years the UK rail industry has struggled to manage the effects of low adhesion. The problem is most severe in Autumn when track-side leaf fall contributes to very slippery conditions on the railway. Each year, the so called problem of "leaves on the line" leads to massive disruption across large parts of the UK rail network. The problem forces the industry to undertake complex and expensive countermeasures; special trains jet the rails with millions of litres of water, Autumn timetables frustrate and confuse rail users and line-side tree felling challenges the green credentials of the rail industry. If all else fails, the trains rely on the steam age technology of sand to stop and start safely. Even if a minor problem occurs on a small part of the network, it can easily escalate into significant operational chaos. Overall, low adhesion costs the UK rail industry up to £350 million each year. We discovered that the issue doesn't occur at all on days with heavy rain, even during Autumn. Our solution simply creates "rainy day" conditions on the track by spraying a small amount of water from the train when a slippy rail is detected. Our idea has been shown to improve train traction and braking on a test track. We have also demonstrated a cleaning effect - i.e. adding water to the track progressively reduces the chance of later trains having braking problems. There is now a need to understand the impact of water addition in an operational environment by testing the system on the mainline. This project aims to demonstrate that a train-mounted water addition solution can deliver a more robust railway, minimising the need for the mitigations described earlier and optimising railway operations.